Nottingham Trent University and Natgraph Limited KTP 22_23 R4

To enable business growth, increased profitability and greater resource efficiency in a mature, medium-sized manufacturing firm. The project will incorporate process innovations and the embedding of a culture of continuous improvement supported by newly developed key performance indices.